LHCb Upgrade: Beyond the Energy Frontier- cost to completion

LHCb is a particle physics experiment operating at the Large Hadron Collider (LHC) at CERN. It is the world's leading physics experiment in its field and has a unique capability to explore physics beyond the Standard Model. LHCb's main aim is to search for new physics beyond the Standard Model through precision tests of matter anti-matter asymmetries (CP violation), rare decays of particles containing beauty and charm quarks and more generally by detecting any deviation from the expected behaviour of any particle. The experiment also has world-class programmes in other areas due to its unique design and coverage of an angular region closer to the beams that at the other main LHC experiments.

The opportunity now exists to dramatically increase the reach of LHCb's programme and to widen its physics profile. The UK groups lead the upgrade of the VELO (Vertex Locator), the most precise vertex detector at the LHC. Liverpool is responsible for the upgraded VELO assembly. This award will allow the upgraded VELO detector to be delivered to CERN for installation and operation in the next period of data taking.